Imagining Autism: Drama, Performance and Intermediality as Interventions for Autistic Spectrum Conditions

Imagining Autism is a collaboration between the disciplines of drama and psychology, promoting cross disciplinary research both within and beyond the arts and humanities. Our main aim is to test the hypothesis that many aspects of autism can be ameliorated through participation in drama based activities, specifically live, interactive performance. Our contention is that the embodied qualities of participatory, immersive performance create an opening into the autistic child's world. If successful, the project will provide the basis for a large-scale efficacy trial, and more generally, will raise the possibility that other forms of developmental disorder might also benefit from drama-based interventions. As a consequence, we will disseminate our findings across a wide audience that reaches beyond academia to Health, Education and Social Services. \n\nAutism affects as many as 1 in 100 people in the UK and is characterised by a pervasive spectrum of impairments in social interaction, social communication and imagination. There is no cure for autism and there is no single effective intervention. The search continues for an intervention approach which produces demonstrable and generalisable gains for at least the majority of children with autism. There is a lack of research into many interventions that claim to be effective, including drama. Simon Baron-Cohen whose research has transformed our understanding of autism states that ' for severe autism, it may be that no one single method is effective for all children. But researching such methods may enable us to develop a range of methods that teachers, therapists and parents can turn to, to help children connect with the social world.' (Baron Cohen, 2007). This project aims to develop these methods. \n \nOur hypothesis is predicated on a close relationship between the triad of impairments which are the diagnostic criteria for autism and the constituent elements of drama:\nImagination through the construction of a fictional or alternative reality\nInteraction in the physical engagement between performer(s) and audience\nCommunication through the dialogue between performer(s) and audience \n\nGiven this relation, the project uses drama techniques as an intervention for autism to facilitate language and communication, sociability and empathy and imagination and creativity. The proposed intervention is designed to help autistic children to compensate for their difficulties through participation in fictional structures in visual and sensory environments using, for example, puppetry, light, sound and multimedia. These help the participants develop 'felt' understanding through experiential, physical and immersive media. Since the highly visual, kinetic and aural qualities of the autistic imagination are also the qualities of contemporary performance, the project also investigates how drama might help us to understand the imagination in relation to autism.\n\nThe project uses psychological approaches to evaluate the impact of the intervention on three groups of six children, exploring the effect of the intervention on their social interaction, communication and imagination. It will employ a wide range of measures, most of which will be measures which have been used before in studies of intervention in autism. As in other recent intervention evaluations, the main outcome variable will be the Autism Diagnostic Observation Schedule (Lord et al., 2001). In addition to the ADOS, the evaluation will use measures of theory of mind, imitation, emotion recognition as well as observations of spontaneous social activity and play and ratings by parents and staff of attention, social engagement, communication and play based activities.\n \nIn keeping with the aims of the AHRC scheme, the proposed project promises to further understanding of contemporary human culture through drama and performance practices and our encounter with the autistic consciousness.

Potential impact
Impact Summary\n\nWho will benefit from the research?\n\nThe development of a relatively simple template that can be cheaply and flexibly applied in a range of non academic contexts will be of benefit to a range of potential user groups:\n\nIndividuals with autistic spectrum conditions\n\nParents and carers of these individuals\n\nArts Practitioners in applied and community theatre\n\nEducators (preschool/primary/secondary teachers/teaching assistants/educational psychologists/speech therapists)\n\nLocal Education Authorities \n\nSocial Services \n\nHealth services (paediatricians/clinical psychologists)\n\nHow will they benefit?\nIndividuals with autistic spectrum conditions will benefit from increased opportunities for social interaction, imagination and communication.\n\nParents and careers will benefit from increased opportunities for remediation in the children they care for.\n\nArts practitioners will benefit from a proven technique of intervention which is flexible and can be creatively adapted\n\nEducators will similarly benefit from access to a relatively cheap and flexible intervention \n\nLocal Education Authorities will benefit from effective and cost efficient training packages for inset days and short courses\n\nSocial Services will similarly benefit from effective and cost efficient interventions which can be used in a range of contexts (e.g. respite centres; weekend and holiday play schemes)\n\nHealth Services will benefit from access to similar training packages as above but these techniques may also be adapted and developed to facilitate child friendly methods of diagnostic assessment\n\nWhat will be done to ensure they benefit\nThe project allows for follow up workshops and training materials for use by parents, carers, teachers, social workers, paediatricians, psychologists and other beneficiaries as listed above. As part of the intervention parents and teachers will be given guidance and support to continue the work started by the practitioners in order to maintain any gains and to provide the same intervention to other children in the school. The project will also inform the work of practitioners working in the field of applied theatre . Workshops held at the end of the project will be used both to disseminate the findings to those who were involved in any way in the project and to seek their feedback on the process and the interpretation of the results. \nFinally, local education authorities will benefit in that the project hopes to demonstrate that it is possible to produce demonstrable, positive and maintainable gains for these children with a relatively low intensity, low cost, school-based intervention which can be administered by trained teachers and practitioners working in the school environment. Investment in establishing drama-based interventions programmes in schools will reap benefits in the long run if the children undergoing the programmes are more able to cope and engage better with others around them as adults. It will potentially improve children's ability to cope with the social demands of school and enable them to better reach their academic potential. The project would provide clear evidence of the impact of the intervention and the conditions in which it is most effective, which Local Education authorities could use to justify support for schools implementing the programme.\n